Innovative Sterile Packaging Using Plasma Technology

Sterafill has used plasma technology to develop a sterilisation process for packaging material, which can be added to a clean packaging system for food and pharmaceutical products. The benefit of the system is that it will be a significantly smaller footprint (potentially in the order of 10% of current aseptic machines on the market), it will be more efficient, easier to use, more productive, more versatile and greatly reduces the down time after any alteration/adjustment. The aim is to make this the only multi-lane (more than two lanes) aseptic packaging technology that satisfies the UK, EU and the American market.